Investigation of a regulatory iron-sulfur complex in a bacterial sigma factor

The bacterium Burkholderia thailandensis produces malleobactin which it uses to capture iron. The genes encoding the biosynthesis of malleobactin are under the control of the sigma factor MbaS and are expressed under iron limiting conditions. The characteristics of MbaS suggest that it possesses an iron-sensing domain at its C-terminus. We hypothesise that under iron sufficient conditions, MbaS acquires an iron-sulfur cluster which inhibits association of MbaS-RNA polymerase with promoter DNA.